DELFINA - DEep Learning for Face ID verification in Network Applcations

iProov is a pioneer in the field of identity verification, delivering an outstandingly simple and
easy user authentication experience, by means of face verification on mobile devices and
laptops. It protects against the chief threat to face verification - hacker spoofing attacks -
by unique, proprietary methods. The iProov service is provided as a cloud-based identity
verification service to security-conscious service providers, such as financial institutions,
healthcare providers, ecommerce and web services requiring precise identification of users, as
well as to secure employee access in enterprises large and small. Password–related login
mechanisms have long been problematic in these contexts, and a biometric login service has
distinct advantages, provided it can provide good enough discrimination. iProov’s face
verification technology is state of the art – but the state of the art has recently undergone a
step change. A major innovation published in the academic press in 2014 demonstrated that
entirely new and extremely powerful techniques are now available to enhance the
performance of face verification to unprecedented levels. No commercial products based on
this new technology are available. Project DELFINA is a Proof of Concept project in which
iProov will implement and evaluate this technology for the first time, specialising it for the
particular imagery which iProov processes in the course of its business and pioneering several
new capabilities.